EverybodysEqual: An inclusivity-focused, AI-driven, personalised online maths platform for children enhancing accessibility and engagement.

This project addresses the significant global challenge where many children lack basic maths proficiency, worsened by the pandemic's impact on education. Particularly in the UK, low maths attainment and its economic and employment repercussions present a critical issue.

This project, an innovative, interactive, and personalised online maths learning programme, employs Maths Mastery to make quality education affordable and accessible worldwide.

It leverages advanced algorithms for content tagging, clustering, and personalisation, catering to diverse needs and neurodiversity. With its child-first approach, it promises a tailored learning experience for each pupil, supporting their development alongside aiding parents and educators in guiding their educational journey.